University of the West of Scotland and Fuze Management Services Limited KTP 21_22 R3

To embed virtual and augmented reality knowledge and expertise, underpinning the launch of a disruptive extended reality soft skills training platform and service offering.